Measurement-induced many-body quantum dynamics

The proposed project aims at characterizing the main features of the dynamics of many-body quantum systems under monitoring. The focus is on the universal properties of the measurement-induced dynamics.
Many body quantum dynamics underpin fundamental physical phenomena, from thermalisation to information scrambling, and many aspects of quantum technologies like quantum information processing and transport. A key feature in such dynamics is the interaction with the external environment acting as a constant monitor of the system. It has recently been discovered that the system entanglement, a key quantum resource, undergoes a phase transition induced by local quantum measurements. This new field of Measurement-induced Transitions (MIT) has already made surprising connections with condensed matter, statistical mechanics, and quantum information science. Yet, the characterisation and implications of MIT are mainly unexplored, since they can't be captured by methods developed to date for averaged quantum dynamics.
This project will analyse MITs in different many-body systems and their implications for various quantum resources, from entanglement to topological quantum order. The PhD candidate will develop new numerical and analytical methods to describe these new quantum phase transitions. The focus will be on overcoming the post-selection problem which poses problems for the observation of the transition also to quantum architectures. It will also address the thermal and energy properties of such dynamics. The numerical methods and quantum protocols to be developed during the project is expected to have broad applicability in quantum architectures.